Mixed Semi-Continuous Copula Additive Regression Models with Applications in Insurance and Health Care

Insurance and health care data often present a high proportion of zeros with possible skewed positive values. For example, insurance claims and medical expenditures are among those continuous skewed data with a spike at zero. Furthermore, these data are interconnected and researcher might wish to model them jointly. For instance, the interest can be in modelling simultaneously different types of medical expenditure (inpatient and outpatient), health outcomes (quality adjusted life years, QALYs) and costs, and multiple types of coverage provided by the same insurance policy, while accounting for both their dependence and the particular nature of their distributions (high proportion of zeros with positive values). Accounting for both features is indeed critical for many reasons including obtaining unbiased estimates, reliable confidence intervals, providing reliable predictions, to name but a few. Our aim is to propose a powerful, flexible and sophisticated approach that can deal with the nature of these data in an effective and efficient way while producing comprehensible results that are easy to interpret and understand, particularly by risk analysts and health decision makers.

Potential impact
The main beneficiaries of the proposed research beyond academia are various and include:

- Risk analysts.
The proposed approach is a useful tool for ratemaking which is a classical actuarial problem in insurance where actuaries determine the risk class of each policyholder and hence the premium for different risk categories. Pure premium typically accounts for the largest component in the contract premium and thus its calculation plays a critical role in the ratemaking process. In principle, the distribution of insurance claims serves as a basis for the determination of pure premiums. A precise and well-thought ratemaking system allows insurers to cover expected losses, expenses and make adequate provision for contingencies. As compared to more traditional developments, the proposed copula regression approach can flexibly
model multiple types of coverage bundled into an umbrella policy obtaining more realistic estimates of the model parameters and hence determining the risk class of each policyholder more accurately.

The results of this proposal will be made available to insurers via quick, easy and straightforward to use, well documented, free software. This will provide easy access to the methods developed in the project and facilitate the use of the new methodology. The R package GJRM will be "advertised" at conferences, seminars, workshop, roundtable talk, and through the PIs' network. In addition, for the less numerate researchers, an easy-to-read-document illustrating the use and potential of the software in some important application areas will be made available on the PIs' websites. We will also create a GJRM web page to promote and disseminate the software, and facilitate its use.

Prof Radice's and Prof Marra's external collaboration with the Government Actuary's Department (GAD), which provides actuarial solutions including risk analysis, modelling and advice to support the UK public sector, will be one of the several routes to disseminate the research findings. The collaboration with GAD will provide an effective route for knowledge transfer to industry from academia as well as opportunities for training and development to ensure that our research is accessible, applicable, and implementable. This will be achieved by organising workshops and a roundtable talks at GAD where GJRM will be presented and demonstrated on real data.

- Health decision makers.
Cost-effectiveness analysis evaluates the effectiveness of two or more treatments relative to their cost. The aim of the decision maker when assessing a new intervention is to maximise outcomes (i.e. quality adjusted life years; QALYs) and minimise costs. In England, the decision around whether an intervention is cost-effective is made by The National Institute for Health and Care Excellence (NICE). In the event that an intervention is more effective and more costly, the decision makers weigh up the additional costs against the additional QALYs. For this reason, it is crucial to model as much as realistically possible QALYs and costs in order to obtain more informative and useful estimates.

As above, the results of this proposal will be made available to health decision makers via GJRM. We will also deepen and consolidate the collaboration with Prof Zimmer from the Western Kentucky University which will be relevant to make the impact of the proposed research substantial. He is well known and recognized for his work in health economics. He has served as a consultant for NICE and has worked as a staff economist at the U.S. Federal Trade Commission in one of its antitrust enforcement units.